SADACCA: Positive Energy District

High streets are vital neighbourhood life– hosting many important places and services- from elder care and mental health services, to libraries, independent shops and other businesses, and cultural venues. Prohibitive energy bills, and poorly insulated buildings could lead to the closing of vital shops and services, leading to ill-health, financial insecurity, and less vibrant social and cultural life. Yet, ‘green transition’, ‘green jobs’ and ‘retrofitting’ are remote concerns for many, who are focusing on how to survive in the face of austerity. Government is seeking to drive change at scale, and one approach that is being piloted across Europe is a Positive Energy District, where through collective action, neighbourhoods can become net producers of energy, and in doing so address fuel poverty, and meet wider need for sustainable energy sources. However, approaches to such transformative change can be imposed from above with little care and recognition for communities and their needs, resources and ways of living. This project takes community wisdom and know-how as its starting point to ensure proposals connect with peoples lives and livelihoods.
Co-designing a Positive Energy District, will work with the youth group and Windrush generation Elders of Sheffield’s long-standing African and Caribbean Community Centre (SADACCA), to collectively build the framework for the roots-up development of a pioneering Positive Energy District (PED), in Sheffield. This PED is conceived as a hub for intergenerational learning and action around green transition, and will create, extend and strengthen existing relationships and communities in ways that allow for transition to support and learn from generations of collective care and resilience in the face of multiple social and economic challenges. Whilst research suggests that engaing in the complexity of existing sreets and neighbourhoods provides a challenge to establish a PED, we see this as an opprortunity to open public debate, draw on community wisdom, and embed an energetic and postive approach to green transition.
This knowledge produced will directly benefit community, voluntary and third sector organisations, who own their buildings, and those communities who are embarking on asset transfer and wish to ensure a sustainable and resilient transition, connected to their cultural, social and economic life. It will be of value to Local Authorities, who are seeking to support organisations to transition, who may not currently have the capacity or understanding of how to catalyse this process in a sensisitive and place-based manner. The intended impact is the establishment of a SADACCA-led PED Community of Practice, which will be supported through the development of a codesigned toolkit for collective action, that can be shared with others working in similar contexts.